EasiBioArmour. Development and production of a surgical gown with enhanced antiviral and antibacterial properties which is bio-based and biodegradable

The spread of infectious diseases continues to grow worldwide, with increased risks of zoonotic based pathogens transferring to humans. The recent global pandemic of nCOVID-19 has led to supply chain challenges for personal protective equipment (PPE) in particular surgical gowns leading to NHS and other healthcare staff having insufficient protective equipment which is comfortable, provides an effective antiviral barrier, and at an affordable cost to the NHS and other healthcare institutions.

The majority of gowns used in hospitals and clinic settings are designed to be discarded after single use. These are produced using petrochemical based synthetic fibres (eg. polypropylene, polyester and polyethylene). This led to the idea of producing a surgical gown which has enhanced antiviral/antibacterial properties and is produced using bio-based and biodegradable sustainable material.

Lynam Pharma Limited is working with the Nonwovens Innovation and Research Institute to develop a surgical gown which has enhanced antiviral and antibacterial properties using bio-based and biodegradable sustainable materials.